CoolRun Malawi

Agriculture is the key industry in Malawi; however, given the sub-tropical, climate, the cold supply chain for fruit, vegetables and other temperature sensitive goods is lacking. In most of Malawi, the electricity supply is unreliable, and the increasing cost of fossil fuels makes it expensive to operate internal combustion driven generators and compressors. The lack of a reliable, affordable, and available cold supply chain leads to high levels of wastage up to 50% of some crops harvested. In rural areas, farming is mostly on a subsistence basis and a female occupation. Farmers either sell their produce directly (or via resellers) at markets or roadside walking up to 2 hours to reach their pitch. Because the crop is not chilled, it cannot be easily sold to shops or supermarkets where higher prices could be realised.

Our innovation is to develop a micro, affordable, mobile, sustainable refrigeration system comprising a modular refrigerated box cooled by Phase Change Material (PCM) panels. The crop is pre-cooled at a central location using a solar powered refrigeration unit that also cools the PCM panels. Temperature integrity is monitored via sensors that monitor GPS position and temperature and the data is transmitted to a cloud database for verification by supplier and customer alike.

The design and development work will be undertaken by Aston University in conjunction with its SME partners Hubl Logistics, Enterprise Projects Ventures Limited (EPVL), Malawi Fruits and Engineeronics Ltd in the UK and Modern Farming Technology (MFT) in Malawi. EPVL will supply the systems and the prototype will be evaluated in the field by MFT and Malawi Fruits. MFT will assess any gender related issues with the design. A digital twin of the design will be developed at Aston and performance of the prototype will be compared to the digital twin which will inform the final design. Aston University will conduct studies of the impact of the technology on gender and unrepresented groups.

Fruit and vegetable farming and selling in Malawi are activities divided based on gender with land ownership male dominated with females relegated to farming and sales. The technology is being developed with farming and selling enterprises in Malawi in mind to empower women to develop their enterprise and social standing by adding value to their activities. CoolRun enables users to cut waste dramatically providing more to sell and reach markets where prices are higher thereby generating greater returns.